The University of York and Gaist Solutions Limited

To develop software and systems which automate and support road and pavement treatment surveys and maintenance decisions using computer vision and artificial intelligence.